Return Refill Repeat - a whole-system approach to reuse/refill and packaging as a service

Beauty Kitchen, developed Return•Refill•Repeat (RRR), to pioneer change. By following B Corporation principles of people, planet, profit alongside Cradle2Cradle safe and circular design RRR is as a whole-system approach to break down the complex barriers to entering and scaling a circular reuse economy.

We enable brands, retailers and consumers to change their behaviour to eliminate FMCG single-use plastic packaging by changing consumers of products to be customers of cost effective packaging as a service.

The Return•Refill•Repeat -- UK Demonstrator will deliver:

1.Smart Bottles/Reusable Packaging Leasing

2.Smart Track and Analytics (Asset tracking of packaging)

3.Wide product range

4.Advanced Refill Stations

5.Prefilled products in reusable packaging

6.Advanced Return Points

7.Advanced Local Bottle Washing

8.Smart App Consumer

Partnering with RBC Group and City To Sea the whole-system approach includes innovative design, advanced technology, detailed processes, integrated business models and supply chains. RRR will measure customer behaviour change, engagement, retailer, brand and total impact.